University of Bradford and Xalient Holdings Limited

To deliver a state-of-the-art intelligent IT service management suite integrating various services including cloud-based network monitoring systems, device orchestration toolsets, AI analytics, Cyber Security platform and IT service management platforms.